AnyScale Applications

The ecosystem of compute devices is highly connected, and likely to
become even more so as the internet-of-things concept is realized. There is
a single underlying global protocol for communication which enables all
connected devices to interact, i.e. internet protocol (IP). In this
project, we will create a corresponding single underlying global protocol
for computation. This will enable wireless sensors, smartphones,
laptops, servers and cloud data centres
to co-operate on what is conceptually a single task,
i.e. an AnyScale app.

A user might run an AnyScale app on her smartphone, then when the battery is running
low, or wireless connectivity becomes available, the app may shift its
computation to a cloud server automatically. This kind of runtime decision
making and taking is made possible by the AnyScale framework, which uses a
cost/benefit model and machine learning techniques to drive its
behaviour.
When the app is running on the phone, it cannot do very complex
calculations or use too much memory. However in a powerful server, the
computations can be much larger and complicated. The AnyScale app will
behave in an appropriate way based on where it is running.

In this project, we will create the tools, techniques and technology to
enable software developers to create and deploy AnyScale apps. Our first
case study will be to design a movement controller app, that allows a biped
robot with realistic humanoid limbs to 'walk' over various kinds of terrain. This
is a complex computational task - generally beyond the power of embedded
chips inside robotic limbs. Our AnyScale controller will offload
computation to computers on-board the robot, or wirelessly to nearby
servers or cloud-based systems. This is an ideal scenario for robotic
exploration, e.g. of nuclear disaster sites.

Potential impact
The ambitious nature and large scope of the AnyScale Apps project
means that it has the potential for major impact in areas of
academia, industry, UK economy and society.

Academic beneficiaries include the programming languages, software
engineering, computer systems, machine learning and robotics
communities. These are traditional research strengths in the UK,
with world-leading individuals and groups.

Many UK companies (and international companies with UK research
outposts) may benefit from this research project.
This range includes companies specializing in
app-development (e.g. Red Hat)
compilers (e.g. Codeplay)
middleware (e.g.Oracle Research Labs Cambridge)
operating systems (e.g. Microsoft Research Cambridge) and
processor architecture (e.g. ARM).

The UK ICT market is worth £140 billion, which is worth 12% of GDP.
AnyScale Apps could cause a profound impact on software development by pioneering a fundamentally
new way of developing and deploying software for heterogeneous scale
computing environments.
This would also allow developers to
harness advantages of cloud computing without tying down
to specific service provider, in effect, help in maintaining
computational independence.
The UK Cloud Computing annual market value is predicted to grow from £2.4 billion
to £6.1 billion by 2014.
Thus it is of immense value to UK economy to have skilled, trained software engineers
working on AnyScale apps and systems - those directly trained during
the project (RAs and associated PhDs).

AnyScale apps could help promote Green ICT by building notions of energy
efficiency into cost models. Just as electric appliances have EU energy
efficiency ratings A to G, software can also be made to have analogous ratings.
This in turn would allow society to adopt responsible (ethical) computation.
Longer term, the case study using robotics will be valuable
for autonomous exploration (e.g. nuclear disaster recovery)
and prosthetic limbs (e.g. rehabilitation after accident).
In these scenarios, bipedal robotic systems could be ideal - but
require large amounts of computation for adaptive movement.
Current systems are limited and would benefit from more intelligence due
to anyscale computation.